A Zero Knowledge Trust platform to unblock EV data sharing - technical & commercial feasibility study

Any hierarchical organisation or structure necessarily embeds "single point of failure" risks where a security breach at any point compromises everything below it. A problem at the top, whether accidental or malicious, leads to total system failure.

Interconnected networks, by contrast, allow problems and attacks to be contained, without affecting the rest of the system. The internet uses this to keep the world wide web running, even when undersea cables need repairing. A web of trust delivers this crucial robustness, which is a critical requirement for any trust-reliant infrastructure. Furthermore, a web of trust can accurately quantify the level of trust for any given actor, to a degree which hierarchies can not.

The deep tech at the heart of this project is a Zero Knowledge Web of Trust. Enabling the provider to maintain total privacy when sharing data, while simultaneously enabling the recipient to have trust in the data they receive.

This breakthrough will remove a major barrier to data sharing between Electric Vehicles and the data aggregators, and Energy Market Participants who could use it. In doing so, it will unlock dramatically more data from the EV's and enable the Energy Market to operate more efficiently. It will reduce the need to increase electricity transmission and distribution infrastructure. And it will enable EV's, collectively the nation's largest battery, to act in a coordinated way to onboard renewables as fast and to the greatest extent possible.